University of the West of England Bristol and Dycem Limited

To create an integrated co-creative new product development process capable of supporting user-led new product development to deliver customer-focused product innovation for technical niche markets.